The Grassroots Music Venue Dashboard

The Grassroots Music Venue Dashboard is built around the common workflows required within any venue setting, it is designed to be simple, intuitive and easy to use. The system supports all the pre-event planning, including advancing, production and marketing and funnels all the operational information into a single pack required for the on the night delivery.

All event specific emails are generated within the database and provide a fully auditable record of what has been issued by who and when.

With all the industry standard deal types built into a pre-designed set of scripts, building budgets for each event is quick and easy, whether the show is a rental, split or guarantee.

Actual spend is booked in through simple resource booking templates matched against fully editable tables of nominal codes to suit any individual business.

After show financial analysis and the issuing of settlements is easy, with a wide range of reports exported into excel.

All standard file formats can be stored within the database, linked to specific event records, including images, excel, word and pdf document types, making hosting externally issued documents easy.